Smart Click and Collect from Bubbal

“Click and Collect” heralded the next phase of retailing and forced large retailers to change the way they run their businesses. Unfortunately, click and collect is still the preserve of large retailers who have the resources to develop and run these services. This, together with the onslaught of online shopping, is a double whammy for local retailers struggling to survive.

Our solution to this challenge is uses our Bubbal platform to deliver Smart Click and Collect for ANY retailer. Delivered using just a mobile phone, Smart Click and Collect will allow a business to target their products and services to local consumers without the need for a complex website or technology. By making it easy to alert consumers to the price, quantity and instant availability of their products with just a few taps on your smartphone, Bubbal will make it possible for local retailers to battle with the big players, encourage people to visit their stores and increase their revenues.